University of Newcastle upon Tyne and Ethical Healthcare Limited KTP 22_23 R4

To improve management capability and internal culture enabling sustainable business growth via internal process optimisation and enhanced market exploitation in the UK health and care sector.